Development of an online platform with new software incorporated that enables small businesses in B2B to test marketing ideas via peer feedback, providing objective experienced opinions, reducing marketing budget wastage

With a core project team of Roger Jackson (project lead), Krystyna Coyle (user feedback lead), Ben Head (digital marketing advisor) and a software engineer, Growth Enabled Ltd (Sensecheck) is a UK micro company that is revolutionising market research and marketing strategy for small B2B companies. As traditional tools for developing and assessing marketing strategy are unavailable to small companies due to budget and staffing constraints, wasted or inefficient marketing spend is common. By creating a membership community where businesses can receive feedback from peers, Sensecheck is filling a niche that has previously been unserved.